Newton Fund - Next Generation Green Data Centres for Environmental and Business Sustainability

Rapid urbanisation in Malaysia and globally is driving socio-economic change and infrastructure development

that is resulting in high levels of current and projected demand for digital connectivity and data handling. Data

centres are key, but globally they are large consumers of energy with substantial emissions of greenhouse

gases and other pollutants that degrade urban air quality. Cooling represents more than half of the energy

consumption. To be located in the highly urbanised city of Petaling Jaya, the Next Generation Green Data

Centre proposed for this industrially driven collaboration will innovatively integrate novel Malaysian and UK

green energy and cooling technologies to reduce energy consumption by 50%, improving energy security and

reducing emissions. The project will create a replicable and commercially viable approach to sustainable

computing for reconciling urbanisation with environmental risk and climate change globally. In parallel the

collaboration will lead to significant social impact through improved urban air quality, enabling sustainable

connectivity, and the creation of a green technology commercialisation hub in Malaysia.